High fidelity computational approaches to exploit new structures of cardiac ion channels

Before a new drug can be tested in humans, it is required to undergo testing in animals. A key part of this is to check that the medicine does not cause disruptions or changes to the heart's regular rhythm. This is usually tested by giving the compound to dogs and at least one other species of animal, even including primates, with monitoring equipment surgically implanted. We want to provide an alternative to these tests that takes place entirely inside a computer. If it works, it will be even better than the animal tests because it will tell researchers how to solve any problem.

The molecular structures of the most relevant ion channels has been recently (2020 and 2021) much better understood thanks to the Cryo-EM technique that won the Nobel prize for chemistry in 2017. In addition, Dr Leach has developed a new way to calculate the strength of interaction between molecules and we propose combining this new method with the new structures to create our alternative to animal tests.

The student would be joining a vibrant research environment that would allow them to work closely with computational and synthetic chemists, as well as biologists and clinicians. In the first phase of their work they will be based in a computational research lab but the project has latitude for them to tailor the later stages to their interests and aspirations and they could work in a chemical laboratory making compounds or with biologists to understand how the compounds have their effect. Ideally, candidates will have a background in the chemical sciences and this project is well suited to those interested in working in drug discovery, medicinal chemistry or toxicology. Students with a background in related disciplines or with a strong motivation to move into this field are encouraged to apply.